ENFIELD: European Lighthouse to Manifest Trustworthy and Green AI

ENFIELD will create a unique European Centre of Excellence that excels the fundamental research in the scientific pillars of Adaptive,
Green, Human-Centric, and Trustworthy AI that are new, strategic and of paramount importance to successful AI development,
deployment, and acceptance in Europe and will further advance the research within verticals of healthcare, energy, manufacturing and
space by attracting the best talents, technologies and resources from world-class research and industry players in Europe and by carrying
out top-level research activities in synchronisation with industry challenges to reinforce a competitive EU position in AI and create
significant socio-economic impact for the benefit of European citizens and businesses. ENFIELD will develop, maintain, scale-up and
sustain a vibrant European network on AI composed of 30 consortium members from 18 countries, including top-level education and
research organisations, large scale businesses, SMEs, and public sector representatives jointly addressing critical issues of research and
innovation frontiers in this new topic of the European AI Lighthouse. ENFIELD will provide high impact outputs such as >75 unique AI
solutions (algorithms, methods, simulations, services, data sets and prototypes), 180 scientific high-impact publications and 200 peerreviewed presentations, four strategic documents, namely the Common Research Roadmap and Vision, the dynamic Safety and Security
Risk Assessment Framework, the White Paper and the Gender and Ethics Framework. The exchange and innovation schemes planned
in Open Calls, which will grant financial support to >76 individual researchers and 18 small-scale projects, education, and training
activities such as summer schools and hackathons, and a set of well-designed outreach methods and activities will further contribute to
the ENFIELD community engagement, enlargement, and continuity